The University of Nottingham And Devon County Council

To improve highway maintenance investment decisions by implementing an advanced road condition data analysis tool that enables more accurate identification and prediction of maintenance interventions.